Dynamic acetylcholine signalling in the hippocampus: Disruption, functional impact and recovery in a mouse model of Alzheimer’s disease.

The hippocampus orchestrates memory formation through precisely timed neurochemical signalling. Acetylcholine, a key neuromodulator in this system, exhibits state-dependent fluctuations—elevating during encoding to promote synaptic plasticity and theta oscillations, then suppressing during consolidation to permit sharp-wave ripple events and memory replay. This temporal dynamic is fundamental to memory formation and retrieval.
Alzheimer's disease profoundly disrupts cholinergic signalling. Basal forebrain cholinergic neurons, which densely innervate the hippocampus and neocortex, show 30-90% cell loss that correlates more strongly with cognitive impairment than amyloid burden. Current therapies—acetylcholinesterase inhibitors—provide modest clinical benefits despite decades of use. These drugs increase synaptic acetylcholine availability but likely do not restore the temporal dynamics required for memory processing. Standard evening administration may actually impair memory consolidation by preventing the physiological reduction in cholinergic tone necessary for hippocampal replay during sleep.
This research programme will investigate how disrupted cholinergic dynamics contribute to memory impairment in Alzheimer's disease and develop temporally-precise therapeutic interventions. Using genetically-encoded acetylcholine sensors (GRAB-ACh3.0) providing millisecond-resolution recordings in behaving mice, we will monitor cholinergic dynamics in wild-type and Alzheimer's model mice (APPNL-G-F and APPNL-G-F/MAPT) during virtual reality navigation tasks. Simultaneous high-density electrophysiology (Neuropixels) will capture hippocampal network activity, including place cell firing, theta-sequences during exploration, and replay events during rest.
Our programme has three specific aims. First, characterise cholinergic dynamics dysfunction in Alzheimer's models—determining whether pathology causes simple signal reduction, compressed dynamic range, or complex temporal dysregulation. Second, establish mechanistic links between disrupted cholinergic signalling and impaired hippocampal network function, specifically examining theta-sequence integrity, replay fidelity, and memory consolidation. Third, develop and test state-dependent cholinergic interventions using optogenetic and chemogenetic approaches, comparing conventional tonic enhancement with temporally-targeted stimulation aligned to behavioural demands.
Immediate translational applications include evidence-based optimisation of existing acetylcholinesterase inhibitor administration schedules—potentially enhancing efficacy through morning dosing that supports encoding whilst avoiding evening doses that disrupt consolidation. Medium-term developments include time-release formulations matching physiological acetylcholine rhythms. Long-term impact involves establishing proof-of-concept for behaviour-driven neuromodulation devices that restore natural temporal patterns rather than providing tonic enhancement.
This work addresses a fundamental principle: temporal dynamics, not absolute levels, determine neuromodulator function in cognition. The cholinergic system's role extends beyond simple excitation-inhibition balance to include encoding prediction errors, gating plasticity, and coordinating network states. These insights apply to multiple conditions featuring cholinergic dysfunction, including Parkinson's disease, Lewy body dementia, and schizophrenia. By establishing how hippocampal circuits integrate temporally-precise cholinergic signals to support memory, and how this integration fails in neurodegeneration, we will provide a mechanistic foundation for next-generation therapeutics. Success will shift treatment paradigms from neurotransmitter replacement toward precision neuromodulation that respects the brain's intrinsic temporal architecture.